The uses of poetry: measuring the value of engaging with poetry in lifelong learning and development

What are the perceived benefits of poetry to people's learning and development at all stages of their lives? How do researchers and practitioners in literature, education and psychology currently express the value of poetry in their separate spheres? How can we best combine those insights into a rigorous interdisciplinary approach that will more effectively measure and evaluate the value of engaging with poetry?

A pilot forum of literary and psychology researchers and practitioners at the Shakespeare Institute in October 2011 suggested that poetry could:
-- bring a sense of identity and comfort
-- connect people to one another
-- enhance emotional literacy
-- fulfill a civic function and bring together communities

To test these impressions, our project will unite a larger team of researchers and practitioners from literature, education and psychology in a series of interdisciplinary seminars to evaluate collectively the strengths of their respective disciplinary approaches, and to develop new collaborative research methods to measure and articulate the value of engaging with poetry.

Seminars will facilitate productive exchange between participants with expertise in:
1) The history of educational uses of poetry, including how poetry accrued ethical values in eighteenth and nineteenth-century anthologies; and current emphasis on cognitive skills
2) Practice-based insights into the affective value of poetry in therapeutic settings, including evidence from work with people from displaced communities to head injury patients that poetry enhances emotional literacy, and can help individuals to process emotional and psychological trauma, often drawing on poems remembered from childhood
3) Scientific evidence from cognitive and developmental psychology, including the role of poetry in autobiographical memory formation, and of rote-learning in promoting neuronal plasticity in the ageing brain
4) Discourses of cultural value as they pertain to poetry, and the institutional challenges of measuring and extrapolating from individuals' 'experiences' of culture

To promote genuine reflection and collaboration, participants will address the following questions:
-- What research exists across our disciplines about the value of engaging with poetry?
-- What constitutes 'evidence' in our respective fields?
-- What is the assumed value of poetry in our fields, and how can we test that assumption? How is 'value' defined?
-- Which of our approaches, from e.g. subjective well-being analysis to reader response, comes closest to being able to measure, evaluate and articulate people's actual experiences of engaging with poetry? Can existing research techniques transcend individual experiences without simply aggregating them?
-- On what forms of measurement do we currently rely, quantitative or qualitative? How could these be combined?
-- Does our disciplinary approach tend towards understanding the affective, cognitive or aesthetic role of poetry? How could we better understand these from an interdisciplinary perspective?
-- How can we optimise the strengths of our approaches to pilot a new, truly interdisciplinary valuation of the benefits of engaging with poetry?

In the second half of the project, the team will test their emerging collaborative research techniques and methodologies at two practical workshops. Working with three different age groups (primary school pupils, university students, older people), the workshops will also use performance practice, in combination with other research techniques, to explore, in particular, the experience of memorising poetry as a mode of engagement. The second workshop will be cross-generational, enabling the project team to draw comparisons between older and younger people's experiences of poetry, and to facilitate research that goes beyond stated benefits to the individual and explores the possibilities of community learning.

Potential impact
The poetry project will generate:

- Well-researched and robust interdisciplinary tools that will challenge existing assumptions about the value of poetry, produce more rigorous forms of evidence, and create better understanding of its value in the lives of individuals and twenty-first-century communities;

- Stronger research connections between mainstream education and lifelong learning and development, enabling the more effective sharing of best practice;

- Better integration of the perceived cognitive, affective and aesthetic benefits of engaging with poetry for learning and development, with implications for the delivery of poetry in mainstream education and therapeutic settings which currently tend to focus on only one of these aspects.

- Better understanding of the value of cross-generational engagement with poetry in the community, which will drive up quality and innovation in the community delivery of poetry for lifelong development;

- Best practice techniques for public-focussed interdisciplinary research in the arts and humanities which will continue to be used.